Particle Detection for Industry at Sheffield: Business Development Manager

We request funding to support the appointment of a high quality STFC IPS Fellow to serve as Business Development Manager representing a new network centred on STFC grant holders, provisionally titled Particle Detection for Industry at Sheffield.
The Fellow will adopt a network development and branding approach developed with high success at Sheffield in order to broker consultancy, research and technology transfer collaborations with users and facilitators of technologies underpinned by science within the STFC remit.
Anticipated outputs of the Fellowship include securing substantial income to the University on projects involving user organisations, whether licensing ready-developed technologies, undertaking translational research towards commercial outlets for STFC research, or developing fundamental research projects with an innovation pathway strongly integrated from the outset.
Based on analogous knowledge exchange activity in other fields at Sheffield, we anticipate closer partnership and collaboration with commercial organisations so that our STFC-supported scientists are seen as "open for business" in relation to solving commercial problems. In concert, these outcomes will set Sheffield on a path to greatly increase the commercial impact of STFC-funded research at our institution.